Towards a data-driven community needs appraisal to identify and address health inequalities in existing and future neighbourhoods

The COVID-19 crisis highlighted that access to sufficient green spaces and communal facilities in the neighbourhood is essential in promoting public health and individual wellbeing. This project creates an online needs appraisal toolkit that helps assess and discuss the health merits of urban spaces underpinned by metrics for public health impacts and helps to advocate the needs of local communities in new master plans.

Further "Extension for Impacts" funding will be used to exploit the impacts of the project. The key commercial objective for this extension is market readiness by working towards TR6/7 (validation in operational context).